Queen's University Belfast And Reduction Plastics Limited

To develop the technological competency in the processing of advanced low permeability polymer technology to provide high value added multi-layer solutions within the rotomoulding sector.